SOLIDIFY - Built Environment Backlighting

Design LED Products have developed a thin, efficient, mechanically flexible LED lighting technology which enables large area lighting. Driven by innovations in surface optics, this project will deliver a positive leap performance, from which DLED will demonstrate large area, flexible LED lighting panels for integration in built environment sector.